Digital clinical pathway for upper limb prosthetics and rehabilitation

Open Bionics seeks to develop care and rehabilitation for amputees who cannot access their clinics and clinicians due to lockdowns in multiple served markets including the UK where some clinics are still yet to reopen.

Open Bionics will create a digital pathway that enables clinicians to work with patients and deliver bespoke prosthetics to all upper limb patients with a variety of limb differences and across a diverse age range (7 - 90 years old). Open Bionics will also test the company being solely responsible for the entire clinical pathway by hiring a clinical team. This will validate whether a B2C business model is possible. The benefits of Open Bionics controlling the clinical experience include better patient care, better training for patients, reduced travel for patients, and massively reduced costs.